22205-23 Inform Pack

InformPack explores the cross-cultural variations that exist amongst consumers in terms of awareness, information gaps, issues and attitudes towards food packaging as related to product choice upon purchase and disposal patterns at home and on the go. Findings are used to create actions, tools, and strategies to influence public behaviour and bring forward solutions to enable transition to a more sustainable European food-packaging ecosystem. These include: (i) building country-based, tailored consumer-centric engagement activities and incentive strategies based on facts and science provided by packaging experts, and (ii) generating insights that can be leveraged for targeted innovative actions in the area of food packaging, reflecting issues, public demands and industry needs in each country. Having explored Greece and the United Kingdom in 2021, and Spain and Poland in 2022, the project now focuses in 2023-2024 period on the following countries: France, Finland, Italy, Germany, and Denmark.